Entouch

Entouch is a technology social impact business. For the first time in 30 years computing
is changing from keyboard & mouse to new forms of user experience (UX) especially vs Tablets such as iPads. However a significant proportion of UK population does not benefit from the benefits of
these new technologies. Radically new approaches to technology exploitation & UX design are required to engage with a wide range of groups that currently find it challenging to utilise technology to address their real world needs.